University of Ulster and Rapid International Limited

To design and develop the next generation concrete reclaimer, an environmentally friendly, 'mobile' machine for the on-site separation of waste concrete, incorporating new patented capability to 100% recycle and reuse all constituent elements on-site.